GCSE - Gas Control Simplication Experiment

Ruskinn is a UK based manufacturer of gas and temperature controlled workstations for cell biology and microbiology applications. These workstations are exported worldwide and generally used in biology research labs. Ruskinn is currently developing a new application for conditioning of cell growth media. The purpose of this feasiblity study is to explore a fundamental and innovative change to the gas mixer to enable a disruptive cost without affecting the required performance.